Long wave infrared optical parametric oscillator for hyperspectral sensing applications

A wide range of sensing applications in defence & security, oil & gas and medical diagnostics would greatly benefit from broadly tunable infrared light sources operating in the long-wave infrared (LWIR). To date, commercially available sources are mostly emitting in the mid-IR wavelength band. LWIR sources offer substantial benefits in terms of detecting more species and increased sensitivities through probing stronger, absorption features in the spectral fingerprint region (5-12micrometers). While there are a variety of approaches that could cover specific wavelengths in this spectral region, the optical parametric oscillator (OPO) format has the potential to dominate real world applications in the LWIR. OPOs combine high optical output, spectral purity and tunability, with the capability of being integrated into a compact, rugged and cost-effective device. These properties are critical in the target applications and are currently not offered by any other single source. The total market opportunity is estimated to be at least $250m pa with estimated sales of the order of 100-200 units pa within 3-5 years of market entry, generating revenues of c£5-10m pa.
We propose to exploit recent advances in nonlinear materials (ZGP and OP-GaAs) to extend M Squared’s established portfolio of IR source and sensing solutions into the LWIR. Combining these novel materials with M Squared’s pioneering intracavity pumping scheme will enable a truly hands- free system that can be used in a wide range of applications. The project will have impact on multiple levels. On a social level, this disruptive technology can aid the detection of diseases and monitor air pollution, enhancing well-being and quality of life. In the environmental context, industrial emission can be monitored with the device. Lastly, there will be significant economic impact from M Squared being positioned as a market leader at the forefront of LWIR sensing solutions, resulting in increased employment and export.